Future Mindfulness

As evidenced by the rising profile of mindfulness and meditation, the last few years has seen a growing interest in products and experiences which support wellbeing. Through customer insight, prototyping and co-design, this project will identify high-value opportunities for new mindfulness-based wellbeing products and experiences. One area of particular interest are how to encourage more social experiences in a market where most current products focus on individual experiences. Led by Mindfulness Everywhere, the makers of one of the world’s most popular mindfulness apps, the project will explore both digital and blended digital/physical solutions with the ambition to define, in detail, product opportunities which are accessible and attractive to real people. Just as important to the products articulated will be the project process itself and therefore emphasis will also be given to capacity building so that as Mindfulness Everywhere continues to grow, design-led innovation can be part of not only product development but everything it does.